The Climates of Moist Terrestrial Planets

The aim of the research will be to understand the possible ranges of such atmospheres and their relation to that of Earth. The work may involve theory and modelling the atmospheres of other solar system planets, such as Venus or Jupiter, and/or planets outside the solar system. The research will investigate how the circulation might depend on such parameters as atmospheric composition, size and rotation rate of the planet and the composition of the atmosphere. You will join a vibrant group of scientists in the Mathematics and Physics department at Exeter engaged in similar geophysical and astrophysical problems.